The mechanisms underlying the effects of social factors on health with social determinants of physical and mental health, and panel data analysis

The mechanisms underlying the effects of social factors on health with social determinants of physical and mental health, and panel data analysis, is highly relevant to my research interests on the trajectories of HA, determinants that affect HA, and resilience in later life.